Otus Labs

An external expert will be able to work with us to help identify novel parts of our technology that we would be able to protect. They would also be able to help us create a solid strategy around how to exploit this newly protected IP around the globe.